Flood resilience simulation on DAFNI (Theme 1)

Actions taken before, during and after the shock of flood infrastructure failure can lead to radically different outcomes. Poor warnings, slow evacuation, or failure to erect temporary flood defence infrastructure all reduce resilience, increase damages and threaten lives.

The Flood Infrastructure Resilience Model (FIRM) is a coupled agent-based and hydrodynamic flood model built on a geospatial data architecture that is used to explore the impact of the flood infrastructure failure on flood resilience, and to test strategies to mitigate the impact of these shocks.

FIRM integrates remotely sensed information on topography, buildings and road networks with empirical survey data to fit characteristics of specific communities. Simulation of individuals has been coupled with a hydrodynamic model to assess their response and their resilience in the event of flooding.

The aim of this project is to re-code FIRM into Python for greater inter-operability, integrate FIRM onto DAFNI to make it more accessible to the community, to enhance FIRM by adding new functionality to test a wider set of flood resilience actions, and to provide virtual and in-person training to support the wider uptake of the model and DAFNI.